Harper Adams University and Cambs Farms Growers Limited

To utilise new and emerging agronomic technologies to improve efficiency and reduce waste in salad crop production and develop new markets through the design and demonstration of next generation production systems for leafy salad crops.